Analysis of Surface Functionalization of Biosensor for Accelerated Drug Development

The goal of HexagonFab is to unlock the secrets of biomolecules and shed light on how they interact. The tools created by HexagonFab help researchers to develop the medicine of the future, to find the best ways to produce novel biomolecules and to assure that medicine is always safe and efficacious. The current systems used in drug discovery and development to analyse traditional molecules like proteins and small molecules are hitting their limits with the new generation of advanced drugs.

HexagonFab has developed a novel sensor platform based on nearly a decade of research at the University of Cambridge, thereby offering a solution for drug developers. The goal of the project is to create the foundation for the development of a version of the HexagonFab Bolt sensor, which will enable its application towards new classes of molecules such as Ribonucleic acid (RNA) or peptides.

RNA therapeutics represent a rapidly growing category of drugs that creates a new paradigm for personalized medicine and treatment of many diseases. Given the challenge of small molecules such as RNA to traditional analysis instrumentation, the HexagonFab Bolt could become the perfect solution to answer this industry need.